Grass Plans

Grass Plan aims to revolutionise nutrient management for grassland farming systems, which make up c. two-thirds of all UK farmland. By consolidating all aspects of nutrient management into a single digital platform, it will integrate current nutrient management practices and lay the groundwork for incorporating advanced nutrient flow models in the future.

Existing platforms struggle with the complexity of managing nutrient flows across mixed farming systems, where organic and inorganic inputs are combined. This fragmentation necessitates the use of multiple tools by farmers and advisors, hindering efficiency and limiting the sustainable use of nutrients. Grass Plan addresses this challenge by integrating sophisticated nutrient budgeting and process-based models into a unified digital interface, building on successful implementations in arable farming.

NIAB will leverage its research expertise and industry connections to develop robust soil and agronomic models, enhancing the platform's functionality. An advisory panel including agronomists and industry stakeholders, such as representatives from water companies, will provide guidance on algorithm development and user interface design. The outputs will integrate into Soil Benchmark's existing, popular platform, already used across more than 368,000ha.

Grass Plan promises to transform nutrient management practices on grasslands, optimising nutrient use efficiency, mitigating pollution, and supporting resilient food production.